Cardiff Metropolitan University and Direct Healthcare Services Limited

To embed an integrated product design capability by developing a user-centred approach to the production of computer embedded medical devices with inter-product connectivity environments